COFFEE (Coffee Oil for Fragrance and Flavourings through Efficient Extraction from waste)

Bio-Bean (BB) currently has contracts with coffee producers to receive their waste coffee grounds (WCG), diverting it from landfill and processing it into biomass pellets. High value coffee oil is imported and used in the UK for fragrance, flavouring, pharmaceutical and cosmetic applications. Coffee oil is currently extracted from virgin beans, an expensive and wasteful process as the beans are subsequently discarded. BB’s strategic aim is to step change their business by adding a high value material (coffee oil) extraction stage to their process. This extraction process has already been proven at lab-scale. This project, with partners from the whole supply chain, will recover high value coffee oil from WCG and create a new disruptive market for natural coffee oil, manufactured in the UK from UK waste.